Spectrally Selective Coatings to Increase Transmission Network Capacity

Please describe your project. This description will be published only if your project is subsequently funded by Innovate UK to comply with government requirements. Providing this summary is mandatory but the text will not be assessed. Please ensure it is suitable for public disclosure. Funding will not be provided to successful projects without this.